Climate change and the meat debate: reframing livestock farming as part of the solution

The research aims to explore how livestock farmers are responding to the problematisation of ruminant livestock in relation to climate change. This includes how farmers perceive interactions between livestock and climate, how these understandings impact their behaviour at the farm level, what structures constrain and enable different behaviours, and whether and how farmers are implementing specific solutions to address GHG emissions from livestock.